Latent vulnerability, childhood maltreatment and mental health: Advancing theory and practice

Abuse and neglect can have a negative impact on children’s mental health – even many years after the event. Research shows that children adapt to early chaotic, unpredictable or violent homes in ways that help them survive and cope. However, the biological and psychological changes associated with these adaptations come at a high price. Some children adapt to ‘fit’ atypical and disturbed environments in ways that are not helpful when they go out into the world to make friends, learn and develop as adults. We call this unhelpful adaptation ‘latent vulnerability’. Children who have experienced maltreatment may not immediately appear to have a mental health problem, but have an underlying vulnerability that increases the risk of anxiety, depression and other disorders later in life. This ‘latent vulnerability’ is evident in our brain imaging findings. We have shown that healthy children exposed to adversity, with no diagnosed mental health problems, show significant changes in brain structure and function. Unfortunately, we still don’t know how best to help promote resilience in these children and prevent later mental health problems. Two major questions need to be answered.

First, how do we identify those children most in need of help following an experience of abuse or neglect? To address this question we need to develop a ‘clinic ready’ screening tool that will allow us to identify those children at most risk of future mental health problems following maltreatment. This is a long-term goal. If we can identify these children then we are in a position to provide a preventative intervention before mental health problems emerge – helping them get back on track with their lives. This would be much better than waiting for them to develop psychiatric disorders in adolescence or adulthood, that could significantly derail their life chances, compounding the distress of their childhood maltreatment. However, at the moment we have no way to measure latent vulnerability.

This project will provide the practical and theoretical foundations for a larger scale longitudinal study to develop a reliable, child-friendly and community accessible screening tool. We test out which of a range of possible measures are strong and reliable candidates for measuring latent vulnerability. Six measures will be systematically evaluated in children who have experienced documented maltreatment and their typically developing peers. These measures assess three areas of functioning that are affected by maltreatment and have also been associated with mental health problems: 1) Threat processing – how a child responds to threat cues. Some maltreated children become hypervigilant to threat cues such as angry faces), which may increase their risk of anxiety. 2) Autobiographical memory processing – how a child remembers their own personal experiences. Some maltreated children have traumatic memories that they try to push away. This may distort how they remember their lives, making it harder to recall past experiences. This can cause problems with everyday social functioning. 3) Reward processing – the ability to encode and respond to those aspects of the environment that are rewarding. Some maltreated children may have difficulties processing reward cues and this may increase risk of depression.

Second, how do we best help children most at risk following an experience of abuse or neglect? We know very little about the specific psychological and brain adaptations that are associated with ‘latent vulnerability’. Because it is still not clear how these children think differently and what the long-term impact of maltreatment is to their brain development, we do not know how best to deliver preventative interventions that are best suited for these children’s specific problems. Care needs to be taken because we know from adult studies that psychological interventions following trauma can make some people worse. In this project, we will build on our previous neuroscience studies of threat and autobiographical memory processing and investigate how the processing of reward cues differs at the brain level following maltreatment. Such neuroimaging work will shed light on brain mechanisms, informing a theoretical framework that means we will be better equipped to develop safe and effective models of prevention for children who have experienced maltreatment.